This interdisciplinary thesis, which combines the study of Scottish literature with aspects of theatre studies, creative practice, and linguistics, wi

This interdisciplinary thesis, which combines the study of Scottish literature with aspects of theatre studies, creative practice, and linguistics, will examine the performative nature of Older Scots poetry and will ask several overlapping questions